Digital Decommissioning of Large-Scale Equipment

As the Gas Transmission network responds to a changing energy system, from drivers including the transition to net zero and to changes in supply and demand, we are required to decommission our large site based assets in certain locations. Decommissioning is a multifaceted endeavour that goes beyond the conclusion of an asset's lifespan and encompasses a complex deconstruction process. This project will implement an innovative AI tool to help National Gas manage decommissioning to drive benefits such as increasing the accuracy of cost estimation, ways to reduce carbon emissions, identify re-use potential and lower the overall time taken to decommission.